Value, Economies of Practice, and Business Innovation of Micro Female-led Applied Theatre Companies in England

This research looks at the business challenges faced by micro (small/emerging) feminist applied theatres companies as they seek to make meaningful impact in the communities they work with. In understanding issues of capacity and desired change, it looks beyond traditional arts-funding models towards commercial innovation and creative social enterprises as a way of building new frameworks for financial stability. Bringing together disciplines of feminist applied theatre, social change, and creative social enterprise, this research project distils the ways in which small female-led applied theatre companies financially survive and search for new opportunities that may enable them to financially, and socially, thrive.